Next Generation Catheter

Each year, over 100 million people around the world need to use a urinary catheter. However, they currently cause infections resulting in around 2,000 deaths in the UK each year and £83,000 in treatment costs for a typical hospital. We have developed a technology that will significantly reduce catheter infections, without the use of pharmaceuticals. With the ageing of the population in the UK and around the world, the number of people requiring a catheter is rising. By reducing the rate of infection, thousands of patients a year will suffer less and require fewer inconvenient catheter replacements, leading to an all round better, more comfortable experience. This reduction in infection will also save a typical hospital tens of thousands of pounds a year as well as reducing overcrowding, a prominent issue at present. By reducing the need for antibiotic treatment, we will also significantly reduce the spread of antibiotic resistant bacteria. We are a mico entity based in England, founded in July 2015